Development of magnetometer immunoassay (MIA) technology to improve screening accuracy and on-farm user friendliness together with sequencing and resistance information.

This application is for funding to support the development of a novel, portable and cost effective system for the detection of animal diseases pigs. These diseases have a significiant impact on animal health and represent a financial burden to countries worldwide. If funded, this project will deliver a magnetic sensor-based device and surveillance system which would provide early detection of disease and enable quick action in order to reduce the risk of disease spread, with economic benefits to farmers and food producers and welfare benefits to farm animals.